Orange Learning

Orange Learning is engaging the services of an external cyber security expert to review its business processes against regulatory requirements and industry best practice. With the support of the cyber security expert, Orange Learning will review existing arrangements, plan and implement the necessary physical, procedural, personnel and technical controls to gain CES certification as demonstrable evidence of its commitment to achieving the highest security standards.